CrowdSafe: An innovative crowd safety software for multi-party cooperation

CrowdSafe is a disruptive methodology and software solution that will address the challenges and complexities of planning and managing large crowds at events. It provides a valuable resource for the police, local authorities and the private sector, and supports co-operation between multi-agency teams. Based on the latest developments in crowd safety and crowd simulation, it guides the user through the essential steps of planning for visitor attendance at an event, incorporating capacity analysis, risk assessment, crowd simulation, testing of management procedures to allow the optimum planning between multiple stakeholder and to avoid cancellation, disasters and to protect revenue of the event.